University of the West of England Bristol And Renishaw plc

To enhance the ALM capability, improving in-house utilisation and developing innovative new machines and processes, through embedding print related technology and arts expertise.